The Path Towards Addressing Adverse Impacts of Light and Noise Pollution on Terrestrial Biodiversity and Ecosystems (PLAN-B)

The rate of global biodiversity decline is unprecedented and accelerating. Urban sprawl, population growth and industrialization bring
previously unrecognised drivers of biodiversity loss, including light and noise pollution. The EU has adopted policies, including the EU
Green Deal and the EU Biodiversity Strategy for 2030, to enable transformative change through better protection of biodiversity and
nature restoration activities. However, current projections suggest that the EU’s 2030 biodiversity target will not be met; an alternative
plan is required. PLAN-B takes an integrated, multidisciplinary and multi-actor approach to deliver better understanding and support
reduction of light and noise pollution impacts on terrestrial biodiversity and ecosystem services. Key outputs of PLAN-B include: a
framework and supporting handbook for assessing light and noise pollution impacts to inform environmental decision-making; an open
access database on light and noise impacts on terrestrial biodiversity; spatiotemporal models for evaluating noise and light impacts on
terrestrial biodiversity and ecosystem services, including at the European scale; innovative solutions to prevent and mitigate light and
noise pollution impacts; recommendations for enhancing legal and policy frameworks to reduce light and noise pollution impacts on
terrestrial biodiversity; and sustainable Communities of Practice (CoPs), centred around key stakeholder groups, on the impacts of light
and noise on terrestrial biodiversity. Working with European and international partners, including from Brazil, CoPs, key networks (e.g.
Biodiversa+) and the Horizon Europe sister project on aquatic biodiversity and ecosystems, PLAN-B will maximise its global reach and
research impact. Through its work programme, PLAN-B will create the enabling conditions to support and enhance activities planned in
the EU biodiversity strategy and provide a new path towards meeting the EU and international biodiversity targets.